Visionable: Connected Medic :Next generation telecommunications for the Emergency Medical Services

Visionable is a pioneering UK-based company that provides robust and secure multi-stream clinical telecommunication solutions to the healthcare sector. Visionable's mission is to make healthcare more interdisciplinary and accessible to every person on the planet. Visionable's solution enables healthcare providers to diagnose and treat patients in real-time by enabling the reliable, seamless streaming of encrypted high-speed data and clinical grade images through their unique, patented native resolution imaging platform.

Global ambulance services face significant challenges, lacking the necessary resources to meet rising demand. Governments worldwide are consequently seeking to improve the cost-efficiency and decision-making capabilities of their emergency services through the use of digital technology, including telehealthcare.

Beyond the COVID-19 pandemic, the ability to have the necessary high quality data streams and secure video/telecommunications to diagnose and treat patients using remote panels of experts is set to become critical.

Visionable will develop proprietary wearable devices and in-ambulance telemedicine capabilities , 'Connected Medic', with a 'touch and go' system to enable multiple video and data streaming by paramedics allowing clinical consultation by remotely located medical experts. Medical grade image quality can be provided through peripherals such as endoscopes, ECG, spo2(oxygen), temperature and pulse. Connected Medic could also be used by nurses in A&E to perform rapid triage with a decision making consultant on patients that need urgent treatment or by care home nurses to determine if hospitalisation is required.